ISPG/IIA Studentship: Bioimaging microbial-epithelial-immune cell interactions in the gastrointestinal mucosa

Technical abstract
How epithelial tissue regeneration occurs following injury or infection in the intestine is being investigated. Tissue explant models are being used to identify how stem cells, mucosal immune cells and microbes communicate to cause regeneration of the intestinal epithelium in response to pathogenic infection and inflammation. Bio-imaging of fluorescent transgenic tissue is being used to define the key spatial and temporal characteristics of microbial-epithelial-immune cell interactions involved in restoration of the epithelial barrier.